Is Genome evolution accelerated during speciation?

There are consistent differences between the estimated dates of divergence of evolutionary lineages when those estimates are based on the fossil record compared with estimates based on DNA sequence divergence (the molecular clock). One of the reasons this might be is that the evolutionary rate is faster during speciation. Over the course of this project, I will be modelling evolutionary changes to form hypotheses that would explain the inaccuracies of the molecular clock. I will then gather genome/transcriptome data for species who have been recently speciating, such as island reptiles, and testing our hypotheses against them. How the observed evolution in these groups relates to the simulated evolution will inform us about the sources of inaccuracy of the molecular clock, and will potentially help us design a more accurate one.